Measurement and modelling human dermal bioavailability of potentially harmful organic soil contaminants

There is around 66,000 hectares of Brownfield land in the UK, with the UK government wishing for 60% of new builds to be on Brownfield sites. Brownfield land can be contaminated by previous activities, such as former gasworks sites, where persistent organic pollutants (POP) such as polycyclic aromatic hydrocarbons (PAH) can be created through incomplete combustion of organic materials. Many PAHs are mutagenic and carcinogenic, and consequently a risk to human health. While there have been studies on dermal bioavailability of pure compounds, the effect of soil physico-chemical properties on dermal absorption of contaminants is poorly understood resulting in overly conservative risk assessments. As a result, the aims of this project are:
- To optimise an in vitro method to quantify the human dermal bioavailability of PAHs in soil
- To validate the results using publicly available in vivo study data
- To use measured physico-chemical soil properties to develop, test and evaluate numerical models to predict dermal bioavailability, explaining which factors might be responsible for the release of contaminants from soil into and through human skin.